Controlling exotic magnetic order and frustration in 2D materials

The project involve exploring methods to confine, control and manipulate light at atomic
scales. This is an area of immense fundamental and technological interest in light-matter
coupling. This experimental project will address this question by investigating light
emission from molecular and semiconductor systems. Particular focus will be on seeing the
otherwise invisible vibrational motions in materials at nanoscale and develop needed
fabrication and advanced spectroscopy techniques